Macphie RGU Food Product Evaluation

Strengthening Food NPD Experimental Design: A collaborative project between Macphie of Glenbervie and Robert Gordon University's to strengthen experimental design in evaluating new food products during the NPD process.